Optical based approaches for the rheological characterisation of blood

The rheological measurement of blood provides a basis for biomarkers of diseases, such as Stroke and Deep Vein Thrombosis, and for monitoring the efficacy of treatments.
The student will join an interdisciplinary research team engaging in activity across the Life Sciences - Engineering interface, and will receive training in experimental rheology, in addition to exposure to a biomedical and clinical environment.
The aim of the project is to develop novel technological solutions that overcome some limitations of conventional rheological approaches through advances in the field of optical rheometry.